Optimized resource integration and global architecture for mobile infrastructure for 6G

ORIGAMI aims at spearheading the next-generation of mobile network architecture, overcoming eight factual barriers to ensure a successful 6G future. With three critical architectural innovations - Global Service-based Architecture (GSBA), Zero-Trust Exposure Layer (ZTL), and Compute Continuum Layer (CCL) - ORIGAMI strives to create global single standards, promote green transition, boost affordability and accessibility, and inspire ground-breaking applications and fresh business models. To assess ORIGAMI's effectiveness, the project will carry out eight real-world demonstrations across six experimental sites and two large-scale international datasets from two major operators and validate our findings against twelve ambitious KPI targets. The GSBA proposed by ORIGAMI will streamline communication and interoperability across network planes, paving the way for truly global standards. The AI-aided CCL will democratize access to extremely heterogeneous computing resources and will boost resource sharing with reliability guarantees, encouraging green transition, sustainability and greater accessibility. In turn, the ZTL will enable third-party players to securely program their virtual networks in zero-trust arenas, driving innovative high-value applications and creative business models. ORIGAMI's emphasis on dependable, explainable, and unbiased AI/ML will ensure a reliable system that avoids corner case errors, setting the stage for a more connected, efficient, and sustainable telecommunications future